University of Leeds And International Innovative Technologies Limited

To develop a catalyst technology for the improvement of coal combustion efficiency in power generating boilers and embed the process development knowledge to enable commercial exploitation.